Development of Advanced Models of Wound Healing and Inflammation using 3D BioPrinting

The skin is a highly complex, hierarchical, and dynamic organ that consists of an epidermal layer and dermal layer, embedded with hair follicles, glands, blood vessels, and nerves. Current 3D co-culture models recapitulate the basic bi-layered organisation of skin but lack the cellular and structural complexity of native skin. Thus, these simplistic models fail to capture many of the key biological functions of human skin. Advanced human-specific culture systems that mimic the environment and function of organs are advantageous for drug testing, toxicity assessment, and fundamental biological studies. We aim to develop next-generation in vitro models of human skin using 3D bioprinting to mimic the tissue's essential structural and cellular complexity during wound healing.
The aims will be addressed through 3 distinct objectives and appropriate methodologies:
2.1 Objective 1: Identify optimal biomaterials to be used in the bioprinted model.
Material synthesis and modification of gelatin methacrylol (GelMA), hyaluronic acid methacrolyl (HAMA) and decellularised ECM (dECM) hydrogels.
Characterisation experiments include Live/Dead Cell Viability assays, rheology, printability, functionalisation analysis, western blot analysis

2.2 Objective 2: Establish 3D models of intact and wounded skin using 3D BioPrinting
Compare hand-cast versus 3D bioprinted organotypic models using GelMA and dECM hydrogels against the standard collagen I/Matrigel hydrogels. Characterisation experiments include H&E staining and Immunostaining.
3D bioprint intact and wounded skin models. Assess baseline healing response to defects by measuring cell migration, proliferation, matrix deposition, and overall tissue structure.

2.3 Objective 3. Investigate the role of macrophages in the inflammatory wound healing response
As macrophages play a central role in the foreign body response, differentiated human macrophages isolated at Southampton, will be incorporated into the 3D bioprinted wound model, and polarisation, cytokine production, cell colonisation and/or fibrous encapsulation will be assessed.

As a first step towards this aim, the studies presented here synthesised and characterised several ECM-based bioinks for the development 3D bio-printed skin models: photo-crosslinkable gelatin methacrylate (GelMA) blended with hyaluronic acid methacrylate (HAMA), and purified decellularised ECM (dECM) from porcine skin. These materials were then characterised for their cytocompatibility, rheology, printability and biocompatibility.
The GelMA precursor was generated with 84% degree of functionalisation (DoF) and formed stable hydrogels upon exposure to 365 nm light and in the presence of the photo-initiator (Irgacure 2959). Cytocompatibility tests indicated that 5% GelMA (w/v) supports good viability, approximately 80%, for human dermal fibroblasts, but viability dropped to 50-60% in 7.5-10% GelMA hydrogels. Printability experiments performed on a 3D Discovery (RegenHU) demonstrated the superior printing fidelity of GelMA compared to dECM. To improve the viscosity and stability of GelMA, we blended the GelMA with the HAMA precursor at a ratio of 2:1, and this formulation was sufficient to improve printing resolution. The dECM hydrogel was able to form soft gels under neutral pH at 37C and had a high collagen I content. Rheological analyses further demonstrated the shear thinning properties of dECM hydrogels, indicating their suitability as a bioink. Tissue staining analyses of organotypic models indicated that both types of hydrogel support epidermal stratification in 3D organotypic cultures, comparable to the standard collagen I/Matrigel organotypic models. Following further characterisation of the GelMA/HAMA and dECM materials, we will print 3D organotypic models and compare them against the established Collagen I/Matrigel model. Thus, the bioinks developed represent promising biomaterials for 3D bioprinted skin equivalent models.